Development of the ZR-LNG Process for Mid-scale liquefaction and monetization of stranded gas reserves

GASCONSULT LIMITED has developed and patented a new natural gas liquefaction technology, Zero Refrigerant

LNG (ZR-LNG). The technology is highly differentiated; unlike competing processes it uses no external

refrigerants, relying on use of the natural gas feed in an optimised system of expanders to effect refrigeration.

This eliminates certain process equipment reducing cost and footprint. Make-up refrigerant is low cost natural

gas as opposed to imported nitrogen or a cocktail of liquid hydrocarbons making the process particularly suited

to remote locations and less developed economies. The ZR-LNG system is highly efficient, almost equal to

sophisticated base load dual refrigerant processes and fully 30% better than the dual nitrogen expander

process. These unique features offer the potential to monetize otherwise stranded natural gas. Innovate UK has

awarded Gasconsult a grant to permit engineering development of the ZR-LNG concept for a coal bed methane

prospect in Botswana. Thereafter it can be considered for the many new LNG projects expected to be

developed world-wide in the coming decades.